FULLFLUSH

This project will provide a collection device for individuals that following surgery have stoma formed. This device will be effective in use but will be disposable without negative impact to the environment. It is intended that easy disposable of the device will reduce the adverse effect which changing and disposal of used devices has on a user's quality of life and social interaction. The project will identify both materials and processes for the manufacture of the device and prototypes will be evaluated with users.